University of Wolverhampton and Primary FlowPoints Limited

To utilise design for manufacture methods through the design and development of a mid market, positive displacement meter for use with high velocity fluids.